Novel first in class p70S6 kinase inhibitors: Definition of clinical development path

There is a continuing need for new and more effective medicines to treat cancer patients. Despite a steady increase in the number of clinical treatment options available to patients, the number of people being diagnosed with cancer is growing with each passing year and resistence to current therapies is becoming a concerning issue to clinicians.
Sentinel Oncology is a company dedicated to the design and development of new and innovative approaches for the treatment of cancer. The objective of this project is study a promising new experimental drug in a variety of difficult to cure cancers including resistant breast cancer, oesophageal cancer, ovarian cancer and leukaemia. The outcome of the project will help define the clinical experiments required to ultimately assess this approach in cancer patients.